'Good' police custody? Theorizing the 'is' and the 'ought'

Police custody is where an arrested person is taken whilst a decision is reached about what should be done with the case, for example whether to charge or bail them. It is therefore an important gateway to the criminal justice process, where much is at stake for suspects and staff. In recent years, there have been changes to the way that police custody areas are staffed and managed, in particular, civilianization of roles formerly done by police officers has given way to privatization through the use of public-finance initiatives (i.e. when a private security company owns and/or manages a police custody suite and the police let it from them).

Though there have been a few recent studies of police custody, including the Principal Investigator's book, 'Police Custody' (Willan, 2011), there have been few attempts to rigorously examine 'good' police custody or to map out changes to police custody arrangements on a national basis. Information about how police custody is currently delivered can be used to theorize about 'good' police custody practices and 'good' policing, and explore how police custody should be delivered in the future. Therefore the aims of the research are to:
1. Describe and appraise variations in police custody arrangements across the UK.
2. Identify the key dimensions of police custody areas in operation. They might include occupational culture(s), power, fairness, justice, emotions and relationships, cost, governance and accountability.
3. Explore how police custody arrangements such as civilianisation and privatisation impact on these key dimensions of police custody.
4. Conceptualise and theorise the dimensions of 'good' police custody and the links between them, and examine the implications for 'good' policing.
5. Develop benchmarks and a survey tool to monitor and improve police custody facilities, complementing the inspections conducted by HMIP/HMIC.

The research will be under-taken by a team of researchers over three years:
Phase 1 (months 1-6): There will be a survey of all 52 police services in the UK, asking them about the composition of their main police custody facilities in terms of police/civilian input, throughput, and management. This information will be used to describe and appraise types of police custody suites and to select four sites for Phase 2.
Phase 2 (months 7-16): In each of these four police custody suites, one month of participant observation will be followed by 52 interviews with staff and the collection of data from official records about suspect experiences and outcomes. In each site, a random sample of 20 suspects will be interviewed about their experiences of police custody. With their consent, they will also be followed up in Phase 3. In Phase 2, these data will be used to identify the key dimensions of police custody areas. They might include occupational culture(s), power, fairness, justice, emotions and relationships, cost, governance and accountability.
Phase 3 (months 17-30): Based on the data collected in Phase 2, a survey tool will be designed to test developing theories about the key dimensions of police custody and the impact of police custody arrangements on them. This will be administered to staff and suspects in 1-2 of the busiest police stations in 20 police services in the UK. Suspects identified in Phase 2 will be followed up through a combination of face-to-face interviews and an examination of police records.
Phase 4 (months 31-36): The purpose of Phase 3 is to examine the implications of all the data for conceptualising 'good' police custody. This will lead to a set of benchmarks and survey tool for police organisations to measure their performance. Information about this and other key findings will be disseminated to key police stakeholders through an end-of-project conference and workshop. A key impact of the study will be ongoing assessment and reform of police custody to complement HMIP/HMIC inspections.

Potential impact
Beneficiaries
- The key stakeholders for the research are the 52 police services in the UK and their Elected Police and Crime Commissioners, as well as Her Majesty's Inspectorate of Prisons and Her Majesty's Inspectorate of Constabularies who inspect police custody facilities, as well as the private sector, including companies such as Reliance and G4S who own, manage and staff a number of police custody facilities.
- Other stakeholders include representatives from the Home Office, the Independent Police Complaints Commission, the Police Federation and the Association of Chief Police Officers, the National Policing Improvements Agency (as long as it exists), the Legal Services Commission and Research Centre, the Law Society, as well as third sector organisations such as JUSTICE, INQUIRY and the Howard League.
- The proposed research will also be of interest to academics and researchers (see the information on Je-S about academic beneficiaries). The research team will also benefit from their involvement in the project, as will their future employers and wider society. The research team will develop management, leadership, research, communication and media skills, enabling them to move forward in their careers in academia or other employment sectors.
- Finally, suspects and citizens are also stakeholders. Suspects may benefit from improvements to police custody and citizens may benefit from greater confidence in the police if they know that custody areas are 'good' and of a high standard.

Key stakeholders will be provided with a better understanding of:
- How police custody operates in practice and also how it should operate. Much research in the past has focused on police malpractice, whereas the proposed research will examine what constitutes 'good' police custody practices. Such information could be used to enhance public confidence in the police and to increase the likelihood that the public continue to cooperate and engaged with the police in the future.
- Police custody in a local and national perspective. This will enable police organisations to compare themselves with other similar police organisations and help them to understand where they might improve or where they are already good enough.
- How to monitor and improve police custody practices on an ongoing and long-term basis. The research will lead to benchmarks and a survey tool which police organisations can use to measure their performance and which will be complementary to HMIC/HMIP inspections.
- How to balance the need for cost-effective public service delivery with the need for security, fairness, justice, legitimacy and accountability, under austere financial conditions.

Communication, engagement and long-term impacts
A research advisory group is being created and will meet twice during the project (see also Appendix 1). Progress with the research and emerging findings will be disseminated to stakeholders, research participants and the wider public through bi-annual newsletters, the PI's blog and other social media, such as Twitter. As for longer-term impacts, by the end of Phase 4, knowledge about 'good' police custody practices will be used to create benchmarks. Based on these benchmarks, a survey tool will be developed which can be administered by police services to staff and suspects on an annual basis to measure the quality of police custody. Information gleaned from these surveys will provide additional information that can be drawn on by HMIP/HMIC inspectors when writing their reports. Therefore, the key impact of the study will be the extent to which police organisations adopt the benchmarks and survey tool. Hence an end-of-project conference (for stakeholders with a strategic focus) and a workshop (for operational stakeholders) will be used to promote the benchmark and survey tool.